High temperature tools for designing sustainable erosion resistant coatings

The project is a 18 month feasibility study which is a collaboration between (1) Micro Materials Ltd, a SME manufacturer of advanced nanomechanical test instrumentation, (2) Thin Metal Films Ltd, a SME manufacturer of advanced optical coatings, and (3) Cranfield University, a research organisation.

The project will develop new tools for coating characterisation under real-world conditions and use them to develop coatings with improved erosion resistance, providing the UK's surface engineering and advanced coatings sector with a nanomechanical testing capability to 1200 degrees C, for faster and cheaper coating development.